The University of Leeds and Yorkshire Building Society KTP 22_23 R1

To develop, deploy and embed an Advanced Customer Insights toolkit driven by complex Artificial Intelligence machine learning algorithms to enable tailored and customer-centric financial service provision.